clotted cream

Mark Hunter Dairy is an enterprising Welsh company aiming to grow its business through the launch of a unique Welsh clotted cream. A sustainable branded packaging solution is invaluable in facilitating this new product - helping us emphasise and differentiate our company’s ethos for local/sustainable/quality production. It provides a sound basis in terms of brand innovation and direction for our other products. This will also support the local agri-food economy and reduce ecological impact.